ABS

Assistance sought for design and intellectual property advice in order to manufacture an innovative luggage product with intellectual property protected. This product will be sold in the UK and or overseas markets.